Cold Fish

The proposed project will study adaptability and resilience of Antarctic fish populations. This project will perform a detailed analysis of the genomes of several Antarctic fish species, in order to assess their vulnerability to future climate change.
The project is not only of scientific and environmental importance, it also has significant economic implications since some of these species are vital for
fisheries in the Southern Ocean.
Although the project is biology-themed, the main skills required are actually in applied mathematics and computation, since most of the project will involve
analyzing large data sets using mathematical and computational methods.